University of Cambridge

This grant aims to advance the frontiers of knowledge in particle physics through several broad initiatives.
We will interpret data from colliders to uncover new particles and forces, aiming to address some mysteries of the Standard Model. Our approach will include unprecedented precision in calculating complex quantum processes relevant to particle colliders, using analytical methods, computational techniques, and the latest experimental measurements.
Beyond theoretical advancements, this effort will support large-scale experiments at CERN and other locations by providing state-of-the-art theoretical physics calculations. Our key goals include:
Enhancing the precision of Standard Model predictions.
Improving the parameterisation of proton constituents.
One of our techniques involves discretising space-time to simulate quantum processes on supercomputers and, in the future, quantum computers. These calculations necessitate specific theoretical advances, which we will pursue diligently.
Quantum field theory, the foundation of known particle interactions, remains rich yet underexplored. There are many aspects whose meaning and foundations are still unclear. We will explore these areas, pushing our understanding of various topics within the theory, including approaches that extend beyond quantum field theory, such as ambitwistor strings.
Additionally, we will make strides in the foundational theory of quantum gravity, which has long eluded physicists. Our investigations will encompass cosmology, black holes, and wormholes, since these are theoretical arenas where significant progress can be made.